OffshoreInspector

Blue Bear has recently completed a Small Business Research Initiative (SBRI) contract developing a highly innovative Unmanned Surface Vessel to meet research requirements of the academic oceanography community. There is real exploitation potential for spinoff concepts in the offshore wind and wave energy market, where such systems can be used for remote inspection of structures and subsurface power lines. Some of these concepts are high risk and require performance verification, which can now be done through Computational Fluid Dynamics, but for which Blue Bear does not have the expertise or facilities.